Identification of Alternative Suppliers to Improve Supply Chain Resilience using AI

Versed AI is an award-winning Artificial Intelligence company which has recently spun out of post-doctoral research at Cambridge University. Our mission is to transform supply chain visibility using ground-breaking new technology to automate the gathering, processing and mapping of supply chains information from externally available data.

Building on the Versed AI's capabilities to identify and map complex multi-tiered supply chains, this project will create a new tool which identifies alternative suppliers of a component based on products produced and capabilities. The tool will also be able to map the locations of suppliers, such that buyers can risk manage the geographical exposures in their supply chains.

The tool will be improve UK companies' resilience to supply chain shocks by helping them find alternative suppliers, as well as increasing the discoverability of UK suppliers, and reducing costs.

The Extension for Impact funding will help commercialise commercial activities to help improve the impact and speed to market of the new product. It will be focused on improving Versed AI's online presence through a variety of channels and developing the lead generation pipeline.